Understanding Microscopic Mechanisms in Multiferroic Materials

The project will involve understanding why particular structures and chemistries give rise to specific physical properties such as piezoelectricity, ferroelectricity and magnetoelectricity. In situ and ex situ diffraction experiments will be conducted at synchrotron and neutron facilities to support this work. The insight gained will allow for the design of improved functional materials for use in the electronics industry.